Skyfarer - enabling drone powered medical logistics in the UK

The proposed Skyfarer project will move the adoption of drone solutions for logistics in the UK one step closer to reality, paving the way for this technology to be commercially viable, at home and abroad.

Through the creation of a flight testing corridor in the Warwick/Coventry region, the project will make history by providing the UK's 1st drone based medical deliveries in a populated suburban environment within unsegregated airspace, heralding a new age of aerospace innovation that provides positive lasting impacts for us all in the short and long term.

By setting up this flight testing corridor, we will enable testing of autonomous beyond visual line of sight (BVLOS) drone technology with detect and avoid capabilities in a suburban setting, providing a sustainable blueprint for gaining CAA approval and paving the way for commercial deliveries by drones to begin in the UK.

The framework for gaining CAA approval created in this project will allow us and our partners to begin implementing our vision of smarter supply chains powered by drones - enabling cost effective shared hospital inventories, Just In Time (JIT) deliveries of essential supplies, faster blood, sample-to-lab, vaccine and medicine deliveries.

In the process, the project will also allow for final development and implementation of the Skyfarer eco-system and service platform, which facilitates the adoption of drones for logistics operations by providing a turn-key service that integrates all of the different systems into one (including the drones), while also navigating around the legislative barriers currently preventing drone based deliveries.